From outbreak response to prevention: understanding how live animal movement networks shape disease risk

Animal movement drives the spread of many epizootic diseases. Processes that propel
animals into close contact with other species (including humans) can additionally cause novel
epizootic or zoonotic pathogen emergence. By combining real-time genetic sequencing and
rapid animal movement data collection tools, this project will explore how animal viral
diversity and dispersal is shaped by the structure of animal movement networks. Approaches
integrating phylogenetic and network analyses will be developed to better understand and
predict virus dispersal. Integration of these data types will inform improved strategies to
control disease spread.